Dietary Interactions and Risk of Non-Alcoholic Fatty Liver Disease: Epigenetics, Immune Factors and Gut Microbiome from Cohort Studies Across India

Liver disease is one of the most important non-infectious diseases in the world today, causing 2 million deaths each year. It is particularly common in low and middle-income countries where it imposes a considerable burden on health-care systems. Some of this burden is due to chronic hepatitis B and C infection, although we now have the means to prevent and effectively treat these infections and many developed countries have set realistic targets for eradicating hepatitis C and preventing new cases of hepatitis B. As a result, the global burden of hepatitis-related liver disease is beginning to fall, but at the same time there have been marked increases in liver disease associated with obesity and excess alcohol consumption. Non-alcoholic fatty liver disease (NAFLD) is now the most common liver disease worldwide, and is also common throughout India although the number of people affected in a given area can vary from< 10% to > 50%. NAFLD is associated with obesity, and the majority of people with NAFLD develop fatty deposits in their liver. A small number of these go on to develop inflammation in their liver and this stage is called non-alcoholic steatohepatitis (NASH) and from there to cirrhosis the most serious form of liver injury.

The majority of people with NAFLD are overweight and/or have the 'metabolic syndrome' which includes diabetes, raised blood cholesterol and high blood pressure. However, NAFLD can develop in people who do not have these features. We don't currently understand why some people with risk factors develop NAFLD and others do not. Additionally, Indian patients in particular can develop 'lean NAFLD', which occurs in the absence of obesity. This suggests that factors other than obesity and the metabolic syndrome may be important for the development of NAFLD and NASH in this population. These factors could include a person's genetic makeup, or the way in which their genes work- so-called epigenetic factors. In addition, the bacteria in the gut (the microbiome) are known to affect the way in which the body's immune system works and gut bacteria are often altered in patents with liver disease. None of these possible mechanistic factors have been studied in Indian populations.

We have access to over 1000 people with NAFLD, and over 4000 people without NAFLD (acting as controls) from three sites in India. Extensive information is already available on their diet, alcohol intake, health history and blood test results as well as samples of their DNA. We plan to undertake 'Fibroscans' on the people recruited-a simple non-invasive test to determine how scarred the liver is, and also to look at their genes and alterations in epigenetics. This information, together with the information already available will be used to identify risk factors for NAFLD and NASH in this population. We will also undertake laboratory tests on urine, blood and stools from a smaller subset of people to explore alteration in the bacteria in the gut and the body's immune responses. This information may allow us to develop new treatments for this condition

The information gathered during this project will provide us with a better understanding of the risk factors for developing NAFLD and NASH in India. It will allow identification of people at risk at an early stage so they can be advised to make appropriate life-style changes such as weight loss and diet modification. It will also provide information on the actual 'cause' of the condition which might allow development of drugs to treat those people in whom the condition is already established.

Technical abstract
The pathobiology of NAFLD is incompletely understood. Interactions between diet, gut microbiota, altered mucosal and systemic immunity and host metabolism have been strongly implicated, but have not been systematically studied. In addition, approximately 10 to15% of patients with NAFLD will progress to develop non-alcoholic steatohepatitis (NASH), and around 5% will develop cirrhosis. The factors determining individual susceptibility to develop NASH are also incompletely understood but genetic factors account for about one-third of the variance.

NAFLD is a significant emergent cause of liver disease in India. These population show distinct differences in body composition compared to their Caucasian counterparts, in particular, they have a significantly higher percentage body fat for given body weight. In this proposal, we adopt a systems medicine approach to interrogate the factors associated with NAFLD development and progression in India, and to explore its pathophysiology. Currently available information on basic demography, life style factors, physical findings, and laboratory test results in 1200 NAFLD cases and 4,200 controls will be combined with new information on liver stiffness (Fibroscan), as a measure of disease progression, and the results of genome-wide and epigenome-wide association studies in order to identify risk factors for NAFLD and its progression. Insights into disease pathogenesis will be provided by undertaking faecal metagenomics and targeted bacterial metabolite profiling in urine/plasma/stool, immune cell characterisation with an emphasis on innate and mucosal immunity and functional studies to determine the effects of bacterial metabolites on immune cell phenotype.

Potential impact
This overarching aim of this proposal is to understand the fundamental mechanisms determining progression to NAFLD amongst Indian populations. As a consequence, this proposal has the potential to make substantial health and social impact through a number of avenues:

(i) Basic science impact. This proposal will inform the fundamental knowledge of mechanisms of disease progression in NAFLD, and interactions with gut microbiome, metabolism and immune pathways.
ii) Public health impact. The work proposed will provide high-quality data for policy-makers on the prevalence of advanced liver disease due to NAFLD in Indian populations. These data can be used for the targeting of public health interventions.
(iii) Translational Impact. Novel genetic and epigenetic markers, in combination with clinical data, could provide the basis for risk stratification for NAFLD in Indian populations. Additionally, this proposal may identify novel target or pathways for nutritional or pharmacological intervention.
(iv) Research training. This proposal will support the training of the next generation of biomedical researchers, in both the UK and India.
(v) Policy makers and third sector. The data generated on the prevalence of NAFLD will influence policy makers and the priorities of research councils. Our work will also be of interest to third sector organisations such as the World Health Organisation.
(vi) Wider societal impact. This project addresses liver disease, which is a major non-communicable disease typically affecting individuals of working age. Therefore, the findings of this project have the potential to have significant economic impact through decreasing the burden of disease. We will also involve patients at an early stage, to inform the direction of the project and our dissemination plans.